The Selfcare People

The Selfcare People is applying for an innovation voucher to help scope out the development of its next phase. The next phase will be the one that adds the most value in terms of differentiation and the ability to break in to the healthcare market which has high barriers to entry.